University of Stirling and Soccer PDP Limited

To develop effective means for physiologically and psychologically evaluating youth soccer development and subsequent performances to help support talent identification.